Kingston University Higher Education and Factbook Limited

To create a cross-platform development capability and specifically in secure, high performance web application and smart device apps in order to grow market proposition.